High Temperature Inspection & Cleaning by Advanced Ultrasonics for Effective Maintenance and Management of Oil&Gas Offshore Production subsea & topside operating pipelines and vessels (HiTClean)

HiTClean addresses a number of related safety critical, security of energy supply, production economic and

maintenance challenges in the life cycle of Oil&Gas offshore production installations (e.g. platforms and FPSOs)

subsea assets including pipelines and production pressure components. The project will develop novel guided

wave ultrasonic technology for subsea pipelines to be deployed by diver or a Remote Operating Vehicle (ROV):

(A) Condition Monitoring (CM) for the early detection of in-service defects, e.g. corrosion - using Long Range

Guided Wave Ultrasonic (LR-GWU) Pulse Echo (PE) technology, Teletest Focus electronic instrument, encircling

ultrasonic sensors and signal processing for the on-line (in-production) innovative inspection of subsea pipes

carrying hydrocarbons, (B) Innovative High Power - Continuous Wave (CW) LR-GWU electronic instrument and

transmitters to dislodge and remove accumulated debris fouling in subsea & topside pipelines at temperatures

of up to 400°C, (C) for pipe regions susceptible to fouling - innovative Moderate Power CW LR-GWU electronic

instrumentation and transmitters for fouling prevention in subsea pipelines at temperatures of up to 400°C.